Turbo-machinery Flow and Turbulence (TuFT)

Gas turbine technology is developing rapidly in the drive to reduce fuel burn and environmental impact. The accurate modelling and understanding of turbo-machinery flow is a fundamental requirement for the design of high performance, low emission turbo machines. It is also a key enabler to meeting the requirements of future engines, where changes in architecture will drive towards larger, lower pressure ratio fans and smaller higher pressure ratio core components at a given thrust size.
The proposal will help to accelerate progress in a number of key high potential aerodynamic technologies, through a programme of strong industry/academic collaboration.